Enji: transforming structural calculations for intuitive, resource-efficient construction design

Enji is developing and validating an innovative cloud-based platform that enables structural engineers to design safer, leaner, and lower-carbon buildings -- faster and with full regulatory compliance.

Most structural engineers are non-programmers, relying on slow, fragmented tools that make it difficult to optimise for resource efficiency. Enji's platform combines automated structural calculation and compliance checking into a single intuitive workflow. The result is faster project delivery, lower material use, and designs that are 100% auditable.

The technology has already been proven in pilot projects, showing:

* 20-30% faster design workflows
* 70% faster structural calculations
* 5-10% reduction in material use
* Instant, regulator-ready compliance documentation.

This project will demonstrate the platform in a real-world UK construction environment, including both a new-build and a retrofit case. The demonstration will measure real-world impacts on carbon emissions, material use, and design efficiency, feeding into a robust Life Cycle Analysis report. This will provide construction firms, engineers, and policymakers with reliable evidence on the benefits of lean, low-carbon design methods.

By making carbon optimisation accessible to all engineers -- without the need for coding -- Enji is unlocking a huge opportunity for the UK construction sector to reduce waste, cut costs, and improve environmental performance. The system works seamlessly with low-carbon materials such as cross-laminated timber and low-carbon concrete, and can also optimise the reuse of existing structural components.

The benefits go beyond the environment:

* Construction firms gain competitive advantage, reduced liability, and improved profitability.
* Structural engineers get faster, more transparent tools that improve job satisfaction and reduce errors.
* Government gains new evidence to support Zero Avoidable Waste in Construction and NICER targets, and compliance with the Building Safety Act.
* Society benefits from safer, more sustainable buildings and faster delivery of affordable housing, schools, and hospitals.

Enji is a UK-based SME specialising in engineering automation and low-carbon design. The project is supported by a major construction partner to ensure the demonstration reflects real-world needs.

By the end of the project, Enji's platform will be validated at TRL 7 and on route to speedy commercialisation, enabling the UK construction sector to design better, build faster, and waste less -- helping deliver a net-zero future.